WARM (Windows- Advanced Refurbishment Machine)

WARM (Windows- Advanced Refurbishment Machine)
Bryant Symons Technologies Ltd is a manufacturer of ultra-precision machinery and has a
long history of diamond machine tool development in the aviation industry.
If successful, WARM would accurately and evenly skim the surface of aircraft passenger
windows using a diamond tool, the aim is to produce an optical finish in the 10-20 nanometre
range. This compares to a window’s standard abrasive finish of around 50 nanometres whilst
greatly improving on efficiency and cost.
Our recently completed TSB Proof of Market project confirmed a demand in the aerospace
market for a Window Refurbishment Machine which is simpler to use, more automated and
more environmentally friendly than the commonly used hand abrasive techniques. Patent
searches and discussions with potential customers have established that there is no other
comparable machine on the market today.
The TSB Proof of market grant has enabled us to identify several key areas of focus:
- Removing chemicals from coolant- complying with incoming REACH regulations on
the reduction of toxic chemicals in the aviation industry
- Improving the thermal stability of the machines slideways and therefore overall
accuracy
- Automating the process therefore reducing process time and cost
- Increasing window service life compared with existing techniques, thus reducing
window scrappage
This project designs, builds and tests initial prototype sub-assemblies to carry out feasibility
studies and testing to provide basic proof of technical feasibility of WARM. We will also look
to protect our intellectual property with a patent.
The positive financial impact from the project would increase our revenue significantly over
the next five years, making funds available for future R&D projects. We would also be able to
recruit and train skilled staff to create an in-house innovation capability, in turn accelerating
our IP creation and stimulating future growth